UK Cross sector battery strategy

The aim is to generate a complete UK cross sector battery requirements report covering the timeframe 2025-2040\.

The report will support the setting of cross sector targets and in developing a UK strategy to meeting these. It will help in developing future funding calls to leverage the biggest return on investment for UKPLC, support net zero and protect critical jobs and supply chains.

Generate external publishable material that can be used by the Faraday Battery Challenge to disseminate the findings of the detailed reports generate within the original scope of the project.